VOLTAIRE-B

VOLTAIRE-B manufactures novel near-infrared avalanche photodiodes enabling a crucial test and measurement technique in advanced optical networks. This metrology is a commonly used in repair and maintenance of existing fibre optical networks.

With our innovative, high-yield chip design architecture we will capture the market demand for the critical component in test and measurement instrumentation targeting the service and maintenance of future fibre optical networks.